High-Integrity, Complex, Large, Software and Electronic Systems – HICLASS

HICLASS is a project to enable the delivery of the most complex software-intensive, safe and cyber-secure systems in the world. It is a strategic initiative to drive new technologies and best-practice throughout the UK aerospace supply chain, enabling the UK to affordably develop systems for the growing aircraft and avionics market expected over the next decades. It includes key primes, system suppliers, software companies and universities working together to meet the challenge of growing system complexity and size. HICLASS will allow development of new, complex, intelligent and internet-connected electronic products, safe and secure from cyber-attack that can be affordably certified.